Balanced neural activity within hippocampal-prefrontal circuit and cognitive flexibility.

Area: Behavioural neuroscience

Methods (Preclinical): Cognitive and behavioural testing of cognitive flexibility, intra-cerebral drug micro-infusions, electrophysiology, anatomical tract-tracing and histology.
Animal Model: Rats

Healthy brain activity requires a balance of excitatory and inhibitory neurotransmission (Isaacson and Scanziani, 2011, Neuron) . Activity imbalances, caused by reductions in inhibitory GABA transmission (producing "disinhibition") in brain regions mediating cognitive function, such as the hippocampus and prefrontal cortex, have been implicated in cognitive disorders, including schizophrenia and age-related cognitive decline (Marin, 2012, Nature Rev Neurosci; Huang & Mucke, 2012, Cell). However, the role of balanced cortico-hippocampal activity in distinct cognitive functions has yet to be clarified.
Recent pharmacological studies manipulating the activity balance of the rat prefrontal cortex or hippocampus have found that, not only do imbalanced neural activity levels in hippocampus and prefrontal cortex impair the respective region-dependent memory and attention functions, but hippocampal disinhibition disrupts prefrontal-dependent attention (Pezze et al, 2014, J Neurosci; McGarrity et al, 2016, Cerebral Cortex). Based on these findings, using recently-developed operant cognitive flexibility tasks combined with GABA-ergic manipulation, we will examine if balanced cortico-hippocampal activity is similarly required for another prefrontal-dependent function, cognitive flexibility. Cognitive flexibility allows adaptation of behavioural responses to suit changing environmental demands, is sensitive to prefrontal GABA-ergic perturbations, and is consistently defective in schizophrenia patients.